Advanced Drive and Machinery Monitoring (ADAMM)

This project addresses the development of new advanced monitoring capabilities for material-removal machine tools for drilling and milling. New techniques are required that are suitable for high-speed spindles (up to 100 krpm rotary speed) working with complex, hard-to-machine materials, such as ceramics, multi-layer composites and titanium alloys. Rapid tool wear, problems in dissipating heat, and changes in material properties, especially of composites, during machining, mean that real-time monitoring offers benefits for quality of cut, throughput and asset lifetime.

A market opportunity exists to integrate multiple sensors and local processing within the spindle motor, increasing the value of the industrial partner's drives products. Traditional frequency domain detection methods require long duration data capture and expensive analysis platforms. The University of Manchester is proposing to apply a novel algorithm, to derive process health indicators within fractions of a second, using a low-cost embedded processor platform. Together with development of the sensing and data processing, the project would use a machine tool case study to identify how algorithm frequencies and thresholds should be set to bring best value to the manufacturing end user.

By embedding this technology directly within the spindle motor housing, the system eliminates the need for bulky external monitoring equipment and complex installation processes. This not only reduces the physical footprint of the monitoring system but also significantly cuts down on the costs associated with purchasing and maintaining additional hardware. The system will be able to capture and analyse signals as tools cut through various materials, responding to any disturbances caused by changes in the materials. The project will also benchmark the accuracy and execution times of this method against real-time control requirements and promote the new technology to potential industrial customers and academic partners.

Overall, this research promises to offer a more reliable, efficient, and cost-effective solution for monitoring and controlling high-speed machines, potentially transforming practices in industries that rely heavily on precision and equipment uptime.